Silence in Ovid's Metamorphoses

I propose to explore different forms of silence in Ovid's Metamorphoses. I will investigate how those forms of silence are received by the modern
reader. My aim is to create a new framework for approaching silence in ancient literature and its translation. The project will culminate in a
creative performance, moving from the page to the voice and the visual.
This project explores a threefold narrative: the translation of silence, the role of silence in transformation, and how textual engagement can enrich
our understanding of the role of silence in modern society. This project will incorporate Latin, translation studies, linguistics and creative
performance and is therefore hugely cross-disciplinary.